Automotive grade printed and flexible optical bus for self-learning and autonomous cars

Title:
Investigation of Optical Couplers for the Application in Optical Bus Systems for Autonomous Cars
Summary:
Challenges and the aim of the project:
JLR have tried optical networks in MOST networks within the infotainment area. They did not deliver the best performance as there were some inherent flaws in the implementation, especially at transducing end. CE (Consumer Electronics) spec of optical networks seems to have solved that problem, and faster networks with more bandwidth are now being implemented industry wide from home broadband to industrial communications. Optical network is truly future proof and can support really high bandwidths for coming few decades. They are extremely light and with new developments can withstand higher temperatures. Can automotive industry look at it again in new light to realize the benefits of OFC (Optical fibre communications) for future cars?
On the roadmap to autonomous cars, the in-car electrical architecture will experience an overhaul. More autonomous features rely on more sensors in and around the car. Currently as it stands premium cars use about 70+ ECUs (Electronic control units) and 110+ sensors in the car. More will be added as we move towards self-driving car. High definition camera sensors for assistance and high definition displays and ubiquities connectivity will be taken for granted in such premium cars. In our estimation our data buses and in-car network shall be able to support data rates between 10Gbps to 50 Gbps depending on the configurations. Our current in-car electrical architecture and network quality/speeds are totally inefficient for such a vision. Traditional copper based network is also inefficient and too heavy to meet future vehicle requirements our premium cars today have about 6+ Km of copper that weighs between 60 to 90 kilos depending upon the configuration. With current estimations it's highly likely that a distributed computing architecture with a fast, high bandwidth and reliable network as a backbone will be needed for future cars. Optical waveguides have proven to carry high speed data reliably and they are really light weight, combined with printed and flexible electronics can prove one of the solution to this foreseeable future challenge. Polymer optical waveguides have attracted more interests in the area of optical communication networks in autonomous cars since they are flexible and can be formed by printing techniques, which means they can be easily integrated with already existing circuits. Apart from the waveguides, optical couplers are also of vital importance in a complete optical system because they determine the power efficiency and the signal quality of the whole system. Therefore, the aim of this PhD project is to investigate the proper design of optical couplers for the optical system in autonomous cars.

Scope: Following work shall be included in the scope for this PhD.
Investigation of different coupling methods
Design of couplers for polymer optical waveguides for optical networks in cars
Fabrication and characterisation of designed couplers
Investigation and design of couplers with tuneable coupling ratio
Testing the system to automotive requirements, specification and failure modes
Network simulation to create test scenarios and physical layer simulation is also required for further studies and tests.

Outcomes:
A prototype of a system with polymer optical waveguides and couplers delivering data between sensors and ECUs in a preferred topology.
A PhD thesis into design of optical couplers for polymer optical waveguides in automotive domain containing challenges, manufacturing direction, failure modes and recommendations.